Operator algebras and quantum graphs

The primary goals of this project are to explore quantum graphs and their applications to operator algebras, and to develop techniques of non-commutative combinatorics. In quantum graphs, the nxn matrices become "non-commutative functions" on n "non-commutative points", which are then equipped with an adjacency matrix analogue.

Quantum graphs form the basis of an exciting area of ongoing research. Their original applications lie in quantum information theory, but they have now found applications within operator algebras: for example, they are linked to the recently-resolved Connes' Embedding Problem-the question of whether a class of von Neumann algebras (so-called separable II_1 factors) can be approximated by matrices, or equivalently whether all theoretically-possible quantum systems can be approximated with finite dimensional ones. Ideas from graph theory can be interpreted here: for example, some graphs may be "quantum coloured" using fewer colours than needed to colour them in the traditional sense. There remains a wealth of unexplored ideas from graph theory; for example, there is currently no notion of quantum planarity for graphs. The objectives of this project are to investigate quantum analogues of ideas from graph theory, and to understand their operator algebraic consequences.